Animal Bedding

Our proposal is to use unmanned aerial vehicles (UAVs) to take spectral photographs of crops and develop a data bank of knowledge as a reference point to quickly enable farmers to locate areas of stress or disease in their crops.